Producing and Consuming Black Women's Self-Help in Britain

This thesis spotlights an understudied genre of self-help: a collection of non-fiction books written by and for black women in Britain. The emergence of these books, from the late 2010s through the early 2020s, coincided with an acceleration of multiple social and political crises in Britain. Taking the form of essays and lessons compressed into bullet points, these books offer a combination of critical commentary and counsel; they recount the multiple barriers facing black women in Britain while also proposing pathways to alleviating the taxing effects of racism, sexism and classism in Britain. Against Britain's crisis-stricken backdrop, this thesis takes self-help and its lived experience seriously, examining how self-help books written by and for black women circulate as cultural commodities to serve the varied interests of producers and consumers.